Implicit Neural Representations for Volumetric Video Workflows

Volumetric video has emerged in recent years as a pivotal technology powering novel virtual reality, augmented reality, and mixed reality experiences. Raw volumetric video data is typically created based on learned models or with multi-camera systems in conjunction with dedicated geometry sensors. These are converted into formats including point clouds, 3D meshes and textures, multi-view + depth or equirectangular video for representation.

Condense Reality has developed a real-time volumetric video delivery system that captures raw data using multiple video and depth cameras and generates 3D meshes and textures. These are placed within interactive virtual environments and consumed by end users. This system allows customers to hold ticketed events in virtual spaces that can significantly expand the addressable market for artists. However, due to the limited efficiency of existing volumetric video representations, the system requires high-specification local hardware. This increases costs and limits scalability and accessibility. The delivered content also contains visual artefacts which impacts the quality of user experience.

Advances in deep learning have demonstrated that 3D models and 2D videos can be represented using Implicit Neural Representations (INRs). This approach offers potential for more efficient models, enhanced quality, superior scalability and low computational complexity. The Visual Information Laboratory (VI-Lab) at the University of Bristol is a world leader in this area. Their recent work on exploiting IINRs for video, HiNeRV, has been accepted for publication at a leading computer vision conference, NeurIPS 2023\. This work outperforms both conventional and learning-based methods. VI-lab also specialises in 3D representations, boasting over 15 years of experience in visual SLAM and recently developing efficient dynamic Neural Radiance Fields.

The aim of this project is to explore how the benefits of these new representation models can be leveraged as part of a volumetric capture system.

Specific project objectives include:

1. Collection of raw videos for training and evaluating implicit neural representation models.
2. An INR-based multi-view video representation for the efficient transmission of raw image data off-site
3. An investigation of INR enabled cloud volumetric video pipelines. This will provide multi-tenancy, improved scalability, and improved reliability over the existing on-site implementation
4. An implicit neural representation and rendering process for free-viewpoint volumetric video content, providing improved perceptual quality alongside efficient model size.

This collaboration will generate more efficient workflows for representing, delivering, and rendering volumetric video, as well as making a significant contribution to the research field of volumetric video representation and immersive video applications.